AfricanEV

The project is a Feasibility Study to understand the complexities in implementing a commercially viable electric Vehicle (eV) charging network and associated services within South Africa. South Africa has a unique set of challenges that will effect the sustainability of an Electric vehicle charging network, these challenges include: and its key challenges of,

* Electricity Stability.
* Crime rate.
* The distances travelled by the public in a daily basis requires charging outside of the safety of own home.
* Government policies related to procurement which proves difficult for outside suppliers.

The project looks to work with partners in South Africa to understand the cost and design of a supply chain that can support an Electric vehicle charging network.